Enabling profitable digital advertising for British SMEs with AI-powered multichannel ads brokerage service

Digital advertising is broken. Achieving profitable results is becoming ever more difficult. It requires advanced knowledge and constant diligence to generate positive Return on Advertising Spend (ROAS).

Ad platform providers use monopolistic practices, technical opaqueness, and total control of their platforms to maximise costs and pocket the bulk of profits, leaving SMEs with bills to pay regardless of their ads performance.

It does not have to be this way. Pockets of opportunity do exist, but ads have to be relevant to the audiences, and delivered through the most effective channel at any given time. This requires specialist knowledge and constant monitoring of large streams of data, as situations change dynamically.

Our AI technology is trained to handle this workload and optimise ads performance between multiple platforms, breaking the clout of platform providers, reducing barriers and enabling profitable campaigns for British SMEs.

It is constantly learning and optimising budget allocation decisions, without any lapses of focus, breaks for sleep, or high costs, and is able to incorporate new information and changing trends at a speed of thought.

We will open a doorway to affordable expert level ads brokerage service to British companies making it possible (and easy) to achieve profitable ROAS.